The University of East Anglia and Groundwork East KTP 24_25 R3

To develop a 'GreenPrint' for effective community engagement that puts people at the heart of processes to address hardship, inequality and the impacts of the climate and nature crises. Evidenced by measurement of the social, environmental and economic impacts of engagement supporting a just transition to net zero.